Miniaturisation of intelligent power modules through advanced electronic packaging techniques

There is a growing need to generate, convert and distribute electric power from the source to the load, which is fulfilled through the use of power electronics. Packaging and assembly of the power electronics modules is important in determining the efficiency, size, weight and manufacturing costs. This project will seek to establish manufacturing methods to maximise thermal dissipation and minimise circuit parasitics through advanced interconnection techniques and create a UK based supply chain for the manufacture of customised smart power modules.